The interacting brain: defining the role of dynamism among canonical brain networks during interactive behaviour

Interacting effectively with others and conducting ourselves appropriately in social contexts is essential for establishing and maintaining meaningful interpersonal relationships and a healthy social environment. Although we do this with apparent ease, social interactions rely upon a broad set of sophisticated mental operations, or "cognitive processes", to be performed in a co-ordinated manner: even a simple fleeting exchange with a stranger requires us to monitor multiple social cues continuously (e.g., their verbal and non-verbal behaviour) in order to infer their motivations, intentions and emotions, and use this information to adapt our own behaviour in a context-appropriate manner. To support social interaction, then, the brain must be capable of recruiting and switching flexibly between the various networks of neural systems that underpin these cognitive processes.

Research indicates that a particular set of cognitive processes help to coordinate effective social interaction - those enabling us to adapt flexibly in response to changing situational demands. Referred to collectively as "cognitive control", these foundational cognitive processes are believed to be underpinned by several distinct yet inter-connected core brain networks that integrate in coordinated ways to support adaptive behaviour. In this light, dynamic integrations among these brain networks should support effective social interaction. This project will determine precisely how such dynamism among these core brain networks support interactive behaviour.

To identify the brain networks supporting interactive behaviour, it is necessary to measure the brains of individuals while they are engaged in social interactions. To achieve this, the Principal Investigator has developed a novel interactive task for brain imaging studies - the interactive Pattern Game (iPG). This task requires pairs of individuals to either cooperate or compete with one another in re-creating simple visual patterns. To do so, they must continuously infer and adapt to one another's intentions and motivations, thereby capturing some of the defining characteristics of naturalistic social interaction. In two separate yet complementary studies, this project will utilise the iPG to determine how the brain networks underpinning cognitive control integrate dynamically to support interactive behaviour.

In the first study, a sample of healthy adults' brains will be measured with a technique capable of identifying with high spatial precision the involvement of brain networks supporting cognitive control processes during interactive behaviour. These brain networks will be localised with three tasks designed to elicit discrete aspects of cognitive control, and their involvement during interactive behaviour will be defined from brain responses measured in individuals engaged in the iPG with another person (the experimenter). Applying to these brain imaging data a combination of analytical techniques developed recently by the Principle Investigator, this study will identify systematic patterns of intergration among the brain networks underpinning cognitive control during social interaction.

In the second study, a different brain imaging technique will measure the same sample of individuals' brains while they interact with the experimenter on the iPG - a technique with less spatial precision but more accuracy in capturing the directional flow of brain activity. Having defined the brain networks supporting specific aspects of cognitive control and interactive behaviour in the first study, the second study will reveal the precise way in which these networks communicate with one another (e.g., integrate and segregate) to support social interaction.

These studies will define patterns of brain network dynamics that support social interaction, providing a foundation for future research to identify biomarkers for the interpersonal dysfunction characterising many neurological disorders.

Technical abstract
Interacting effectively with others is crucial for maintaining interpersonal relationships and a healthy social environment. Research suggests that cognitive control plays a particularly important role in coordinating interactive behaviour. Cognitive control is underpinned by several canonical functional brain networks (CFNs) that integrate dynamically to support flexible cognition. Dynamic connectivity among these CFNs should therefore play a pivotal role in supporting effective interpersonal behaviour. This project will perform two studies to define precisely how dynamism among CFNs supports interactive behaviour.

Study 1 will perform functional magnetic resonance imaging (fMRI) on a sufficiently powered sample of healthy young adults while they engage in four tasks - three measuring core components of cognitive control (memory updating, switching, response inhibition), and a fourth joint-action task designed by the Principal Investigator to simulate fundamental characteristics of social interaction. These fMRI data will be analysed with a novel combination of state-based dynamic functional connectivity and partial least-squares analysis, and behaviour on the joint-action task will be analysed with cross-recurrence quantification analysis (CRQA) to capture discrete interactive behaviours. This will identify patterns of dynamism among CFNs ("states") underpinning cognitive control that also coordinate interactive behaviours.

Study 2 will perform magnetoencephalography (MEG) on the same sample while they engage in the same joint-action task. Sensor-level time-frequency analyses of MEG data will determine the primary frequencies expressed by states identified in Study 1 during CRQA-defined interactive behaviours. Spectrally resolved Granger Causality will then determine frequency-specific effective connectivity among CFNs during these behaviours.

This project will provide unprecedented insights into the brain network dynamics supporting social interaction.